Feasibility of Thermophotovoltaic Zero-Emission Generators

This project will assess the feasibility of innovative thermal batteries with integrated thermophotovoltaic cells based on earth-abundant semiconductors to displace primary gas generators and backup diesel generators, with an aim towards future prototype / pilot demonstration at Pan Atlantic University, Lagos, Nigeria and in the context of rural renewable microgrids in Nigeria. As an energy storage technology capable of replacing fossil fuel generators in multiple applications, with zero emissions at point of use, thermal batteries with solid state heat to power cycles provide a very low cost energy storage medium. They can be charged up from grid electricity, but when combined with dedicated renewable generation provide an integrated solution for clean roundtrip on-demand electricity supply.